To Further Examine the Effect of Wet Gas on our Adjusta-Cone Product

GM Flow manufacture an advanced flow meter for dry natural gas i.e. gas that has been processed to remove naturally occurring liquids within the gas stream. The meter has been observed by Saudi Aramco as having the potential to be developed into a wet gas meter, so it could be deployed directly onto a gas wellhead to measure the gas and associated liquids, as they are being produced and before the expensive process of drying the gas.

The meter has a unique, extremely large operating flow range. By deploying the meter with new and further advanced wet gas features, Aramco plan to avoid the need to replace conventional flow meters, which cannot currently fully cover the significant reduction in gas flow rates as the wells' production naturally declines over time. By adding wet gas measurement algorithms to the meter, it becomes a very attractive proposition for Aramco and other natural gas producers. It means that our single meter will be able to remain in service, long after our competitors' meters will have become oversized and need to be replaced by smaller meters.

We have undertaken a small pilot flow loop test program to test the meter with wet gas, we then field tested the meter in Saudi Arabia with promising results. A second larger flow loop test program is being sought, we wish to test the meter across wider operating flow, watercut, pressure and liquid loading ranges. This will enable our meter to qualify for a second field trial with Aramco.

Aramco has many hundreds of wells where the technology can be deployed, the cost of this A4i project will produce an ROI equal to some 700 times the value of the grant awarded. The flow meter has global applicability in natural gas wells and in many pumped gas applications, so has tremendous potential for the wet gas market and in the future in Carbon Capture markets, where wet gas causes corrosion problems.